High Temperature Coatings for Low Inertia Turbocharger Turbine Wheels (TurboCoat)

High Temperature Coated Low Inertia Turbocharger Turbine Wheels (TurboCoat) researches coatings for use on

turbocharger components as an enabler technology for the use of new advanced base materials. The project

will focus on the turbine wheel which today is manufactured from Inconel, a very expensive nickel alloy. New

base materials are being developed by the turbocharger industry, for reduced cost and lower inertia, however

as exhaust temperatures for petrol engines are increasing beyond 1000 Deg. C. these materials will require

surface coatings to be durable in this extreme environment. This project will research potential new coatings,

application techniques and surface treatments that will enable these new materials to withstand the harsh

environment of a turbocharger. Small scale sample tests will be run to establish which combinations of coatings

and base materials perform the best and are worthy of taking through to full validation testing.